University of Hertfordshire and Glinwell Marketing Limited

To develop and embed a new capability in artificially intelligent and commercially efficient robotic systems, incorporating machine learning into the vegetable picking process for fresh produce grown in glass houses.